Deep Phenotyping of Volatile Organic Compound Biomarkers with cIMS-ToF-MS coupled with a SICRIT ion source.

The air that we breath out contains thousands of chemicals, called volatile organic compounds (VOCs). The information contained within these chemicals has great potential to help diagnose diseases such as asthma, cancer or even types of infection, as exemplified by several studies that have shown that sniffer dogs (whose noses detect different combinations of these chemicals) can diagnose certain diseases. In addition, VOC emitted in the space above culture and tissue samples acquired from patients, have shown great potential to identify different types of bacterial infection - for example in cystic fibrosis and tuberculosis. VOC in human breath and in the space above tissue samples, also tell us more broadly about the metabolism of bacteria and cells providing important insights when coupled with other metabolomic technologies to help us understand the mechanisms of disease. One of the challenges in the field of VOC analysis is that to develop accurate markers for disease diagnosis, monitoring, and to understand mechanism, we need to be able to identify VOC precisely by confirming their identity and structure using specialist equipment to detect them. Furthermore, for VOC to be useful as diagnostic tests, we need to detect them on devices that can ultimately be taken to a patient setting like a GP surgery or outpatient clinic. Finally, most of the current technologies used to discover new VOC in human breath and tissue samples are off-line and don't provide real time measurements, with results taking several hours to process and being highly analyst dependant.
Our consortium based at Imperial College, London, is evaluating a new way to identify VOCs precisely (both their identity and structure), using a technique called cyclic ion mobility coupled with mass spectrometry (cIMS- ToF-MS). Whilst Ion mobility (IM) approaches have been around for over a decade to detect VOC, the proposal here is to use a new form of Ion mobility that is much more powerful at separating VOC species and can analyse the VOC in a much more precise way. The technique that we are using has already been used successfully in other fields - for example, to characterise impurity in complex mixtures such as petrochemicals, to look at how proteins fold and unfold and to deeply characterise drug metabolites that might cause toxicity to humans - to name just a few examples. The technology platform that we are deploying will enable real time (during breathing) analysis and accurate characterisation of VOC, which is critical to developing biomarkers that can ultimately be translated for the benefit of patients to smaller and portable IMS devices in relevant care settings. We will use the cIMS-ToF-MS technology to identify and characterise new VOC biomarkers in lung diseases such as asthma and chronic obstructive pulmonary disease (COPD), cystic fibrosis, rare lung diseases and cancers - across the breadth and depth of selected studies that are ongoing and planned within the Faculty of Medicine at Imperial College, London. Our consortium includes experts in the field of metabolomics including the National Phenome Centre at Imperial College, leading industry partners in the field of breath VOC detection e.g. Owlstone Medical and multiple academic partners in the UK and abroad. We hope to use the technology platform to ultimately bring rapid (within seconds), point of care (GP practice, hospital) breath based biomarkers to the clinic for the benefit of patients with a broad range of diseases.

Technical abstract
The key rationale for the request to the MRC for mid-range equipment is to establish a state-of-the-art volatilomics profiling with the following key attributes: (I) chromatography free, (II) rapid (millisecond timescale for ion separation), (III) highly sensitive and selective, (IV) on-line, (V) cyclic Ion mobility spectrometry(cIMS), based methodology. The platform will enable the comprehensive identification, quantification, and structural elucidation of volatile biomarkers based upon precise, instrument independent, physico-chemical properties of ion mobility (collisional cross section) and tandem mass spectral profiles - in the headspace of human tissue samples, invertebrate model systems and within exhaled breath.

To deliver this new capability we have requested equipment that integrates a (I) Soft Ionisation by Chemical Reaction in Transfer (SICRIT) ion source, coupled with (II) Cyclic IMS-ToF-MS system - referred to as cIMS-ToF-MS. The SICRIT atmospheric ionisation together with the ion source fully integrated into the atmospheric interface of the instrument results in >80% overall ionisation efficiency of species aspirated into the vacuum system of the instrument. This efficiency is significantly larger than that of current on-line VOC analysis alternatives PTR, SESI or SIFT, where the overall ionisation efficiencies stay below 5% relative to the overall amount of analyte sampled. The cIMS-ToF-MS- is one of the highest resolution ion mobility spectrometer (IMS) setups on the market. The drift path in case of the Cyclic can - in principle - be infinitely extended.

The platform will support research in key areas of the MRC remit, notably (I) experimental medicine in complex chronic respiratory disease, rare disease, cancer, and infection, (II) phenotyping and phenomics across the scales using multi-modal metabolomic profiling and (III) The development of novel biomarkers linked to disease mechanism.